The Integration of Circular Economy Practices into Hospital Systems

to principles of reduction, reuse, repair and remanufacturing in health systems will be essential in the fight
against climate change. Healthcare institutions, which are highly trusted, can play a leading role. Furthermore, healthcare is a
significant contributor to environmental degradation, generating substantial waste and carbon emissions. In Canada, the
healthcare system is responsible for 4.6% of national carbon emissions. A large portion of this waste comes from disposable
medical devices, which are convenient but environmentally harmful. This proposal seeks to help in the transition of
integrating environmentally sustainable practices through the "reuse" of medical devices into Canadian and UK hospital
systems. It will be achieved by giving insight into standardized processes for evaluating sustainable procurement models.
Switching to reuseable devices where clinically safe to do so, is challenging because of the complexity in inter-dependencies
of all the sectors involved in the medical supply chain. These differences are further amplified across jurisdictions. Our UK
partners have made headway in this field of study. The UK's Design for Life Roadmap and the NHS Policy Brief on reducing
the environmental impact of medical devices, provide critical frameworks to guide this transition. Successful adoption
requires a centralized strategy for medical device circularity, support for scaling reuse processes, and engagement with
procurement stakeholders. Hospital managers, government, academics and industry are all involved in the supply chain of
medical device purchasing. There are lines of reasoning that currently support the single-use consumption approach.
Perceived risk of infection, perceived increased costs, lack of infrastructure to support decontamination processes and a lack
of legislation and policy, are examples. Evidence-informed policy is what drives larger scale change.
This proposal will collaborate with our UK counterparts to scale planetary health initiatives, creating an evidence-based
policy that promotes reusable medical devices in procurement processes. This includes developing cost-effectiveness models
that consider both monetary and carbon costs and creating a procurement scorecard based on a product's life-cycle (the total
carbon emissions produced from start to finish) and environmental impact. There is considerable interest, and gaining traction
of this topic in Canada. More hospitals are including planetary health in their strategic plan as we take more notice in the
importance of building sustainable and resilient systems in the face of climate change. Smaller scale initiatives, informed by
evidence and maintaining safe clinical care, are underway. "Cut the Carbon" campaign is one such example in Ontario, and
operating room scorecards which provide ways to cut carbon emissions, are another example.
The goal is to create policy tools and recommendations for hospital systems to prioritize reusable devices in procurement,
with a focus on high-impact items. The research aims to produce a data-driven policy brief for use across Canadian and the
UK. By demonstrating that environmental sustainability and quality patient care can coexist, this proposal contributes to
global efforts to create greener, more sustainable healthcare systems.